The Role of Social Media Images in Fake News

Social media images play a crucial role in the spread of fake news by helping stories appear more believable
and more attractive and easy to share. Whilst there is a growing body of work around verification and fake
news, the complex role of images has to date been neglected. This proposed PhD project addresses this
through an innovative collaboration between the Visual Social Media Lab (directed by the principal supervisor)
and First Draft News. This project will specifically focus on the role of social media images in the production,
circulation and reception of fake news, paying particular attention to understanding how users assess stories
and why they choose to share them.